Signlync, an intuitive and engaging app providing a secure and safe service connecting the deaf community to interpreters

Signlync is an app that safely connects the deaf and hard of hearing community to British Sign Language (BSL) interpreters. We aim to disrupt the current administration led services that are costly and dysfunctional. Through our game-changing innovation we aspire to be the leading business for the deaf and hard of hearing community. Our vision is to expand to other special needs segments including helping anyone with a disability or long-term health condition connect to community support workers and the Access to Work scheme. The next stage will be to take either or all of these special needs to the global level. There is also the potential to roll out the service to cover the entire language services support system.